Sepsis

The company is developing a point of care device for diagnosing early signs of bacterial sepsis for use at the patient bedside in intensive care and emergency care services. This biochemical assay is now being adapted to a novel format in order to assist the clinician to decide whether a patient has sepsis or not and to frequently monitor therapeutic intervention. The components will consist of a basic reader platform together with slides onto which blood samples can be placed. The algorithm to translate a readout into meaningful data is already worked out by the company, but the output needs now to be obtained directly from a disposable slide strip using only a minute amount of blood. It will be practical, cost effective and will save lives.